Development of biomaterial-based 3D printed drug-eluting scaffolds for bone cancer applications

"Cancer is a chronic and debilitating disease with approximately 90% of mortality attributable to metastatic progression. Bone cancer represents the most frequent site of metastasis, posing significant clinical management difficulties due to its aggressive nature and resistance to conventional therapies. Current treatment modalities, including radiotherapy and chemotherapy often follow standardised dosing regimens that lack personalisation, leading to severe side effects and reduced patient compliance. Regarding these limitations, the development of customised drug delivery systems (DDSs) is essential for improving therapeutic outcomes.
3D printing (3DP) has emerged for the design and fabrication of personalised pharmaceutical dosage forms, tailored for cancer treatment. The utilisation of innovative biomaterials combined with a diverse range of advanced manufacturing techniques, enables the development of multifunctional DDSs. These systems are designed to achieve precise and controlled drug release profiles, with the prospective ability to enhance patient compliance and optimise clinical outcomes. This level of control facilitates the production of highly customized and structurally accurate systems, crucial for applications requiring stringent specifications, such as medical devices for drug delivery and tissue engineering.
This research project focuses on the development of novel 3D printed scaffolds for bone cancer treatment following a sustained drug release profile, aiming on promoting structural support and bone tissue regeneration. The goal is to replace systemic drug administration with innovative, advanced, and personalised therapeutic strategies. It explored the fabrication of 3D printed scaffolds for multimodal pain-confrontation, segmental bone defect treatment and adjuvant therapy for bone metastasis. The use of 3DP and multi-material 3DP (multi-3DP) techniques enabled the production of precise, stable, and reproducible scaffolds. Therefore, a thorough investigation of critical process parameters minimised variability during the developed manufacturing processes, ensuring quality-based final products.
On a first stage, 3D printed loaded biopolymeric scaffolds were fabricated as potential DDSs for multimodal post-operative pain management. The aim was to develop biomaterial-based implantable systems capable of fitting personalised dosage adjustments for local drug delivery while ensuring mechanical integrity. Next step of this study was to develop polymeric-ceramic composite 3D printed scaffolds inspired by the bone consistency, for potential treatment of segmental defects. Finally, multi-3DP was conducted for the fabrication of multi-layered scaffolds with distinct formulations, aiming to adapt their biomechanical performance to the specific characteristics of the target tissue.
Overall, the treatment of bone cancer has garnered significant scientific, industrial, and clinical attention, with a broad emphasis on biomaterial-based systems that integrate biocompatibility, biodegradability, mechanical robustness, tuneable properties and drug incorporation efficiency. By developing multimodal and patient-specific approaches, this research prospects to the optimisation of bone cancer treatment, offering next-generation therapeutic solutions that will improve both clinical efficacy and patients' quality of life."